Composite Hydrogen Storage Tank Process modelling

This project will focus on numerical modelling approach to understand and predict the manufacturing process for the production of carbon-fibre reinforce hydrogen storage tanks.
Advanced finite element models will be used to simulate processes such as filament winding, compaction and cure.
Manufacturing outcomes such as fibre orientations, part thickness and likelihood of wrinkling will be predicted
The project outcomes will be used to inform models of a tank's structural performance.